Identity Entrepreneurs: To What Extent Does a Polarizing Approach to Group-Based Appeals Explain the Electoral Success of the Radical Right in Europe?

In European democracies, the existence of radical-right parties (RRPs) in a national legislature has become the norm rather than the exception. RRPs have made electoral gains by polarizing social conflict and presenting an antagonistic, Manichean, view of society, casting the "pure people" of a nation, usually understood in a nativist sense, against the "corrupt-elite". The project is of central importance in understanding divisive actors in an ever-polarizing political climate. Through understanding how political agents operationalise social division for electoral benefit, this research will shed light on how we can begin to combat narratives which have eroded trust in liberal democracy.